All Cellulose Composite Packaging Solution

WovenBio is developing a sustainable alternative to expanded polystyrene (EPS) for use in protective packaging, particularly in the white goods sector. Our innovative material is made entirely from UK-sourced agricultural waste and cellulose, creating a 100% biodegradable and home-compostable packaging solution. Unlike many eco-friendly options, our material matches EPS in performance and is designed for large-scale industrial production. This breakthrough has the potential to significantly reduce landfill waste and carbon emissions associated with plastic packaging. By applying cutting-edge bioengineering processes to natural feedstocks, we aim to create a commercially viable, climate-positive material that supports the UK's transition to a circular economy and helps manufacturers meet growing regulatory and environmental pressures.